Quantum Link Assurance System (QLAS)

The Quantum Link Assurance System solves an important operational obstacle for the commercial adoption of fibre-based QKD, by offering independent link validation. The solution is designed to seamlessly fit into standard optical fibre communications networks.